The University of Reading and RedWave Labs Limited

To diversify and enhance the product range of current analogue sensors and laser controllers with the development and inclusion of internet enabled smart digital controllers.